Exploring the differences in the structural characterisation of inhibitor binding between cryo- and room-temperature using multicrystal X-ray crystall

Most inhibitor-bound protein structures used in structure-based drug design are determined using crystallographic data from single crystals collected at cryogenic temperatures. However, it remains difficult to routinely obtain single protein crystals large enough for high resolution data collection. This project aims to investigate if multicrystal, room temperature X-ray crystallography, in which X-ray data from many small crystals is collected at room temperature and merged to a complete dataset, is suitable for application in structure-based drug design. Differences in compound binding and differences in X-ray induced radiation damage to bound ligands between data collected at cryogenic- and room-temperature will be investigated.